Newton Fund - DISASTER RESILIENT CITIES: FORECASTING LOCAL LEVEL CLIMATE EXTREMES AND PHYSICAL HAZARDS FOR KUALA LUMPUR

Many hazards associated with climate change have the greatest impacts in urban areas where most people

and property are concentrated. Severe and extreme weather events are projected to increase losses

challenging Governments and insurance systems world-wide. Communication, transfer and development of

climate-related knowledge is most effective when it is sensitive to context, diversity of decision types, decision

processes and the requirements of constituencies. This project will adapt carefully selected meteorological and

hazard models for circumstances in Malaysia and Southeast Asia. It will test their viability and integrate them

onto a common multi-hazard platform designed for managing and communicating risks and enhancing disaster

resilience. Pilot studies will be conducted in Kuala Lumpur and adjacent areas to forecast flash floods & floods,

landslides, sinkholes, strong winds, urban heat and air pollution at the city and neighbourhood scales. The

proposed development of climate and multi-hazard forecasting capacity will greatly contribute to addressing

major problems for future development in cities in Malaysia and the ASEAN region.